'A good life in prison': Everyday ethics in a prison holding young men

Young men in prison have a particular position in the criminological and policy imagination. They are generally seen as both damaged and damaging, as people who are vulnerable to suicide and self-harm and simultaneously prone to violence and non-compliant behaviour. Politicians and practitioners increasingly describe them as neurologically undeveloped and emotionally and behaviourally immature, and argue that the criminal justice response to young adult criminality should be to help the perpetrators to develop into morally mature adults. The realisation of these aspirations becomes complex when young adults are imprisoned in institutions riven with stark power imbalances, profound deprivation and dense gang affiliations. This project will consider how young adults in prison themselves think about and enact their moral lives, and how they seek to engage in everyday ethics in the prison.

The proposed project has four main research questions in mind. First, what do young male prisoners think a good life in prison looks like, and how do they live ethical lives while they are incarcerated? Second, how are their attempts to live a good life affected by the wider prisoner society, and how does the prisoner society act as a resource for or as a limitation to the good life? Third, in what ways are prisoners' moral lives shaped and stunted by the prison as an institution, and how do institutional attempts at moralisation intersect with prisoners' own moralities? And fourth, what relationship is there between prisoners' conceptions of the good life and desistance from crime?

The research will involve a year-long ground-up ethnography of the young men held in a prison holding a large proportion of young men. It will begin with a period of participant observation, aiming to understand the small acts - such as lending someone a chocolate bar, going to the gym, or talking to family members on the telephone - which constitute everyday ethics. Around 60 semi-structured interviews will be conducted with prisoners about what it means to be and do good in prison. Around 25 long life-history interviews will also be conducted with prisoners, to understand the role played by imprisonment in prisoners' wider moral education. A 'Dialogue Group' with up to ten prisoners will be organised, which will facilitate fortnightly discussions of issues relating to ethics, power, identity and politics in the prison and beyond.

This project will be at the forefront of a developing field in criminology and penology - a move towards ethics and its relevance for understanding criminal justice. It will offer the first detailed ethnographic description of everyday ethics in prison, will develop new theoretical concepts to describe the ethical dimension of imprisonment, and will complement existing, more conventional sociological studies of the prisoner world. Furthermore, it will inform policy and practice about a group who prison practitioners find difficult to manage, and will also prompt discussion among policymakers about the ways in which the prison can promote and enable a good life.

Potential impact
The proposed project is a study of everyday ethics in a prison holding young men. Whereas Young Offenders' Institutions were historically the segment of the penal system where creative and progressive work had taken firmest hold, they are now consistently described as among the worst-performing and most violent corners of the system, with growing levels of gang violence a source of particular concern. There have been recent calls from politicians, practitioners and third-sector organisations for a more strategic approach to the imprisonment of young adults, one informed by their particular needs and trajectories. The timing of this project means, therefore, that it has the capacity to have a significant impact both at a local level - in HMP Isis - and at a more systemic one, and there are multiple beneficiaries:

1) The Senior Management Team and others employed at HMP Isis
Those working at HMP Isis, the site of this project, will be interested in the more specific findings of this project: what are the social dynamics of their wings? What virtues are gang-affiliated prisoners seeking to express? In what ways does the prison succeed in enabling prisoners to live morally meaningful lives? What are the risks to legitimacy and moral development if prison staff are seen to 'moralise' too tightly? Greater understanding of these issues will help those working in the prison to build on their strengths and meet their commitment to hold prisoners decently and safely.

2) Prisoners in the Dialogue Group
These prisoners will benefit from the opportunity to engage in meaningful and humane moral discussion, to shape the approach and focus of the project, and to help to organise a conference for practitioners and policymakers. This will have positive effects on their self-confidence, provide them with valuable and potentially career-relevant experience, and will give them hope for the future.

3) Those working in other prisons holding young adults
The Statement of Purpose of Her Majesty's Prisons Service posit that prisons should help prisoners 'lead law-abiding and useful lives in custody and after release'. Despite the explicitly moralistic aims of the Prison Service, very little is known about the ethical dimension of imprisonment; this project will offer the first serious analytical description of the prison's broad moral effects, which we be of particular interest to those working in other prisons holding young adults, who will gain from greater understanding of how they can encourage young prisoners to live morally meaningful lives.

4) National policymakers, ie HMPPS
At a time of flux in the young adult estate, policymakers will benefit from understanding the relationship between ethics and violence, the prisoner economy, compliance, desistance and reoffending.

5) Charities working with young people in the criminal justice system, ie the Transition to Adulthood Alliance
Such charities argue that young adulthood is a crucial developmental period and thus that the criminal justice system ought to shape its interventions around the particular needs of this group. This project will offer such charities more data about the moral development of young people and the ways in which it is shaped by institutional practices.

6) Prison reform charities, ie the Howard League for Penal Reform
This project will provide such charities with data about the effects of imprisonment - including whether prisons manage to meet their stated goal of helping their prisoners live 'law-abiding and useful lives'.

7) Prisoners in general
The final, and arguably most significant, group of beneficiaries is prisoners - both those currently in custody and those yet to be incarcerated - who will profit from their institutions' greater knowledge about the ethical dimension of their institution, and in time will live in more humane and humanising and meaningful institutions.